Verification of Learning Driven Probabilistic Planning

Verifying the safety of planning techniques which are based on machine learning techniques. Investigating the applications of this verification, and how it can help understand the safety of these planning techniques, and provide guarantees.